Exploring the gravitational-wave sky: multi-sensory interactions for diverse audiences

In 2015, the STFC-funded Advanced Laser Interferometer Gravitational-Wave Observatory (LIGO) made the first observation of gravitational waves. We will design and deliver resources to communicate to diverse audiences STFC-funded gravitational-wave research.

Traditional astronomy uses light to observe the Universe, and is often communicated primarily through images and videos. Gravitational waves, however, are well-suited to being communicated via sound (the signal from a compact binary coalescence has a characteristic chirp), tactile resources, or movement. Therefore, the resources developed here will be multi-sensory: relying not just on sight, but also hearing and physical interactions. This will provide an immersive experience for audiences, providing multiple means for them to understand concepts. Furthermore, the work will result in creating resources accessible to blind and visually impaired (BVI) people (who are underrepresented in STEM).

The project will communicate the STFC-funded research of the Institute for Gravitational Research (IGR), University of Glasgow. The IGR is one of the largest and oldest gravitational-wave groups in the world, with research spanning the breadth of the LIGO–Virgo–KAGRA (LVK) Collaboration. The IGR has extensive links to communities within Glasgow and across Scotland. Building upon these links, our activities will seek to engage audiences from socioeconomically deprived or remote areas. Through showing audiences how world-leading research done is locally, we aim to spark a greater interest in and appreciation of science, technology, engineering and mathematics (STEM).

Our project has two main strands:

Developing accessible multi-sensory resources including interactive sonifications of data, 3D printing tactile resources, and screenreader-compatible Python notebooks. Working with local schools, we will incorporate these into lesson plans for secondary students, including specific accommodations for BVI students. Resources will also be incorporated into hands-on demonstrations suitable for informal education activities such as science festivals, and we will deliver these at the Scottish festivals including the Orkney International Science Festival.
Creating engaging dance-themed workshops using music and motion to communicate gravitational-wave science. These will be co-created with a local youth group, providing them with an informal opportunity to collaborate with researchers. The final dances and associated activities will become part of the portfolio of activities made available by our partner art–science–community organisation Science Ceilidh.

This programme will coincide with the tenth anniversary of our first gravitational-wave discovery, showcase how our understanding has improved over the last decade, and look ahead to the work planned for the next generation of scientists. The activities will draw upon our local Scottish heritage, both through their grounding at the University of Glasgow and the tradition of ceilidh dancing. The proposed activities closely follow STFC’s principles and approaches to high-quality public engagement:

Celebrating STFC stories, people and facilities on the tenth anniversary of the first observation of gravitational waves, sharing first-hand the story of how decades of STFC-funded research enabled this breakthrough, and how the field has been revolutionised advanced since
Removing barriers and building bridges for participation by creating free multi-sensory activities that are widely accessible, and seeking out informal opportunities for community engagement
Sustaining collaborative partnerships by strengthening the existing community connections of the IGR, linking STFC-funded researchers to their surrounding communities
Creating inspiring and meaningful experiences through the combination of remarkable science, achieved through international collaboration and local expertise, and entertaining activities
Evidence-based drawing upon peer-reviewed methodology and embedding evaluation throughout